Moose & May: R&D Food Technology

Moose & May is an exciting new company creating a range of delicious jams, chutneys and soups using rescued locally sourced fresh produce.

I am seeking help from a food technologist with testing produce to ensure accurate best before dates, as well as creating recipes and processes to ensure best possible shelf life for the produce.